The University of Huddersfield and Associated Utility Supplies Limited KTP 22_23 R4

To drive digitalisation within the design and manufacture processes, leading to the development of smart products through the use of digital twins and enabling support and improvement of the customers' industry 4.0 journey.